Bridging Frameworks via Mirror Symmetry

Stand in one place. Ask the question "What are the possible ways you could face while standing there?'' One answer is from zero degrees to 360 degrees, but that is not a fully-satisfying answer. The most intuitive answer is you can turn around in a circle. This answer is an example of a geometric classification of possible solutions, or a moduli space. Moduli spaces are ubiquitous in geometry. From conic sections to the range of motion of a robot, one is studying moduli spaces. In algebraic geometry, we study the geometry of the solutions of polynomials and associated geometric classification problems. When one has many variables and uses higher degrees, such questions become difficult. Such shapes formed by Typically there are three ways to study varieties: looking at other objects that sit inside them, finding ways that they sit inside other objects, and finding invariants that help classify them.

In the last 25 years, string theory has giving intuitive frameworks for studying certain classical algebro-geometric objects, Calabi-Yau shapes. In string theory, Calabi-Yau shapes are added to the space-time continuum in order to get physical models for the universe. In mathematics, this led to a geometric duality called mirror symmetry which focuses on the duality between Type IIA and IIB string theory. This rich framework allows many connections between mathematical fields, typically symplectic geometry and algebraic geometry.

Many of the connections made have to do with enumerative geometry, studying how many curves of a certain type sit inside higher dimensional objects. Mirror symmetry turned this problem in symplectic geometry into an algebro-geometric problem, making it easier to compute the answer. Some of the connections sit in number theory. Varieties have number-theoretic analogues where one can study them over a finite field, providing geometric analogues to the Riemann zeta function.

The proposed research plan focuses on finding bridges amongst fields motivated by mirror symmetry. The proposal involves the following projects:
1.) Providing a method to compute the FJRW-invariants in symplectic geometry by linking the invariants to an algebro-geometric setting then using tropical geometry. These invariants describe how many curves of a certain type sit in a generalized version of a Calabi-Yau shape, called a Landau-Ginzburg model.
2.) Studying the number theoretic properties of Calabi-Yau shapes when viewed under mirror symmetry, harnessing properties of the zeta function associated to these shapes.
3.) Classify a certain class of higher-dimensional analogues to polygons by using their correspondence to algebraic objects by using geometric quotients, consequently giving a classification of certain types of Calabi-Yau shapes.
4.) Codify what mirror symmetry means for another type of string theory, heterotic mirror symmetry.

The work presented here will provide more links amongst mathematical fields, creating a more cohesive mathematical community. Each project takes two fields and connects them in a way so that both fields can contribute to the understanding of Calabi-Yau shapes.

Potential impact
My proposed research will most immediately have an impact on the academic research community, like most research in pure mathematics. That being said, there are many potential long-term applications as the fields being researched have had precedents in being useful in industry and national security. For example, arithmetic geometry and number theory related to Calabi-Yau varieties have been used in cryptography. String theory may bring a grand unified theory of the universe. Tropical methods has helped in mathematical biology and economics. Toric geometry has implications in polytope theory which is used in optimization. More details on these instances are found in the Pathways to Impact statement.

The project has clear directives to disseminate the research and to optimize the possibility that such applications and real-life impact occurs. By giving talks in interdisciplinary conferences both in the UK and elsewhere and by writing more accessible papers, I will achieve a larger readership and a possibility of new real-life consequences. As these projects are intradisciplinary, there tends to be a language shift amongst the disciplines in how they study mathematics and their definitions. I will take extra care in making any article based on this work accessible for all relevant parties alike, fostering a more contiguous mathematical literature.

Work will also be undertaken to foster the next generation of British mathematics through teaching a Part III course on mirror symmetry with an eye towards the style of mirror symmetry done in the UK. Mirror symmetry is a rapidly growing mathematical discipline in which the United Kingdom has positioned itself strategically to be a leader. By teaching the new generation the field, we prepare the next generation of UK mathematicians to continue to lead the world in the field. Also, I will supervise possible research experiences for undergraduates that relate to the combinatorial elements of mirror symmetry to create more independent researchers at the undergraduate level.

As the work in this project can be combinatorial in nature, any effective algorithm to compute valuable invariants that is found will be programmed into Sage and sent to become a Sage package, openly accessible to all interested parties.